Edge Device & Platform Gateway Inspiring Flexible & Eco Automation

Our Edge Device & Platform Gateway inspiring flexible automation project is an innovative pathway to changing the way robotic systems are deployed and reconfigured to carry out different tasks.

Our project is creating a new era in the world of flexible automation, allowing robotic and automation systems to become increasingly smart, adaptable and flexible to new application through real-time edge device gateway technology.